Building team connections through shared singing experience s : understanding the contributing factors for encouraging engagement and adding value

Awareness of the value of participatory group music activities, especially singing, to a sense of community,
belonging, and wellbeing, is growing. However, the underlying elements that make group singing unique are not
well understood. In this project the extent to which musical interaction and engagement moderate cultural and
wellbeing outcomes in workplace choirs will be investigated. Hybrid virtual choir technologies will be utilised in
Shared Harmonies' existing choir programmes that aim to create thriving workplace cultures. The choir practices
that emerge and their outcomes will inform and evidence beneficial factors of group singing.